Manufacturing of biocomposites and garments for sustainable apparel applications

The project aims to develop bio-inspired sustainable bio-composites for garment applications. This project will focus on manufacturing fibre-reinforced bio composites using recycled fibres and optimising the shape and mechanical properly of the composites. Work will be done to fundamentally understand and improve the fibre/matrix interface. The developed bio-composites will be thoroughly characterised and optimised. These novel bio-composites can replace non-renewable materials in different garment applications, reducing environmental impacts and enhancing sustainability.

Nature produces numerous hierarchical composites (e.g. wood which combines hierarchically different micro and nano-scale components with different structures and functions) with excellent mechanical performance and diverse application potential. Design and development of such materials using waste products and renewable resources would be an important step towards a sustainable and greener world and can greatly replace non-renewable products in different apparel applications. The overarching aim of this project is to develop a framework to reduced environmental impacts and improved sustainability of the functional apparel sector.

The project has the following objectives/work packages:

1. Develop fundamental understanding of the structure-property relationship of fibre-reinforced bio composites for specific garment applications.

2. Replacement of plastic-based apparel functional products with renewable source materials.

3. Critically understand the bio-degradation profile of the developed products.

4. Generate a business model for commercialisation